Search for dark neutrinos with the Short Baseline Near Detector

A number of experiments have shown anomalies in neutrino oscillation results, hinting at a possible additional neutrino state beyond the three present in the Standard Model. The Short Baseline Neutrino (SBN) programme at Fermilab aims to settle the question of whether or not the anomalies are real or not, with a set of three large liquid argon TPC neutrino detectors: ICARUS, MicroBooNE, and the Short Baseline Near Detector (SBND). SBND will begin commissioning in 2024, and this project will initially focus on tuning and optimisation of the detector with commissioning data, with the opportunity to spend a significant amount of time located at Fermilab during this crucial and exciting stage of the SBN programme. The project may also involve an analysis searching for evidence of dark neutrino signals in SBND data, a possible Beyond the Standard Model (BSM) explanation for short baseline anomalies seen in the MiniBooNE experiment.